Jonathan Swift: 'Parodies, Hoaxes, Treatises, Mock-Treatises' (Cambridge Edition of the Works of Jonathan Swift, Volume IV)

This project will produce an accurate and fully annotated edition of about 25 works by Swift, including Polite Conversation, Directions to Servants and Bickerstaff papers, which will address the needs of today's scholars, undergraduates, and the general reader. It will be published as Volume IV of the Cambridge Edition of the Works of Jonathan Swift. Intended to replace the current standard edition (Herbert Davis's The Prose Writings of Jonathan Swift (1937-68)), it will be founded on the best current scholarship. The texts will be based on close study of early printed copies and manuscripts, and on current hard-copy and online resources relating to the processes and contexts through which Swift's works reached print. In line with the textual policy established by the general editors of the Cambridge Edition, the texts will in most cases reflect the latest decisions made by Swift during his lifetime. (An exception will be made for works that addressed topical issues or that were answered by other writers at the time, where the first published version, i.e. the one that contemporaries responded to, will be used instead.) Information will be provided about significant differences between the chosen text and other texts that Swift issued at various times. A particularly useful feature for readers will be that, unlike Davis's edition, which has no commentary at all, the new edition will have full explanatory annotation. This will place these works much more comprehensibly in relevant contexts, including not only Swift's life and other writings, and the wider historical situation, but also contemporary debates about the English language, advice books intended to instruct servants in their duties, and astrological writing and almanacs. The notes will make it more practicable for a wide range of twenty-first-century readers to read, understand and enjoy the work of this major writer.